Self Powered Door Opening System Removing Contact & Transmission Points for Both Covid-19 & Infectious Diseases / Harmful Bacteria In Food & Drink, Healthcare & Hospitality

A solution to avoid contact with door handles and push plates in high traffic areas, reducing transmission of infectious diseases and harmful bacteria in light of problems facing health care, food and drink manufactures and other key businesses during Covid-19 Pandemic along with pre-existing hygiene challenges.

Mechanical opening and self closing of doors. No external power supply or batteries and is easily and quickly retrofitted to existing doors with minimal modifications and simple DIY skills.

Our aim is to maintain the physical barriers that only a solid door can provide while offering the quick opening convenience of automatic doors at significant reduction in cost and complexity.

Our objectives and outcomes for the project are as follows:

- Simple installation to any type of pedestrian swing door by a person with basic DIY skills.

- Using known technology where possible to enable rapid prototype and launch to market, realising the benefits during the current pandemic. Also offering continued reduction in contact points for a safer future

- Minimal environmental impact through power free operation, sustainable material selection and adaptable design requiring no site surveys. This reduces load on environment in the long term and reduces people interaction for the immediate future during pandemic.

- Full design manufacture and installation document pack should the product be required to be produced under license to meet rapid demand.

- Identify areas of use for future development to improve health and safety through manual handling improvements.

- Identify and adapt for use in ease of access areas which removes need for power and large installation costs currently experienced.

- Product produced with minimal risk to staff and public during this difficult period.